Deep learning for cerebral organoid phenotyping and drug discovery

Cerebral organoids are self-assembling, three-dimensional, multicellular structures grown in vitro, which recapitulate the early fetal development of their in vivo counterparts. Cerebral organoids grown from human pluripotent stem cells are foreseen to have major impact on drug discovery and precision medicine, by providing highly physiologically relevant models with increased recapitulation of cellular interactions and morphology compared to conventional 2D cultures. However, there are currently no frameworks facilitating general organoid phenotyping nor its integration with AI-driven drug discovery paradigms. Such frameworks are critical to leveraging organoids as organ surrogates in drug discovery and precision medicine.